Impact of Selective Progesterone Receptor Modulators (SPRM) administration on human endometrial cell proliferation and communication

1st MSc project
Investigating the role of epigenetic regulator H2A.Z and its chaperones, during mouse oocyte-to-embryo transition.
2nd MSc Project
The impact of selective progesterone receptor modulator (SPRM) administration, a medical therapy for heavy menstrual bleeding (HMB), upon endometrial cell proliferation